The University of Kent and Young Samuel Chambers Limited

To build an innovative, market leading, technology-enabled suite of psychometric tests to expand the product portfolio. Cutting edge psychometric expertise will be transferred and utilised to build great quality leaders in some of the largest, most impactful organisations in the world.